CryoVault: A Novel AI-Controlled Hydrogen Storage Technology

DreamerBoy's CryoVault technology revolutionises hydrogen storage with an innovative approach that integrates a cutting-edge AI-powered control unit with an advanced cryo-compressed system to neutralize hydrogen boil-off with 80g/L voluemtric density. Adapting artificial intelligence to exploit hydrogen's phase change for enhanced safety and efficiency is a novel application of machine learning in smart systems technology. CryoVault saves operational costs, boosts payload capacity, and extends range performance for hydrogen-powered automotive, aviation, and space vehicles. DreamerBoy's innovation holds transformative potential to decarbonise transportation industries, aligning with the UK's net-zero objectives.